Investigations of the swampland

This thesis seeks to identify universal features of quantum gravity theories in the landscape. It focusses on universal features of towers of light particles as well as the physics of axions, which may play a role in dark matter, inflation, and dark energy. In this way, it seeks to bridge the gap between formal theory and experiment.